Control and applications of structured light and chiral molecules

Fully-structured light - light that has non-uniform intensity, phase and polarization - lies at the heart of an emerging and extremely promising field of research, with applications in high-resolution imaging, optical communications, and trapping and manipulation of nanoparticles. This project aims to significantly advance the theory of this emerging and extremely promising field of research for important and promising applications in photonics and molecular chemistry.

The PhD project will focus on:
- Design of novel light beams for interaction with chiral molecules.
- Numerical simulations of nonlinear propagation of fully-structured light.
- Interaction of light with, in particular, chiral molecules.
The project will offer the opportunity to work in an exciting cross-disciplinary area and provide research training in fundamental electromagnetism, numerical and analytical methods for nonlinear beam propagation and some molecular chemistry.